Ethical AI Governance for Sustainable Innovation in Startups and SMEs

Ethical AI Governance for SMEs and Sustainable Innovation
Artificial intelligence (AI) is transforming small and medium-sized enterprises (SMEs) by enhancing innovation, optimizing operations, and resilience. AI. However, AI adoption also raises ethical concerns, particularly regarding bias, data privacy, and sustainability, and specifically sustainable innovation. Ethical AI governance ensures that AI-driven advancements contribute to environmental and social sustainability while mitigating risks. While large corporations have structured AI governance frameworks, start-ups and SMEs often struggle with responsible AI adoption due to limited resources, lack of experience and established processes, and regulatory complexities. Additionally, SMEs face difficulties in accessing expertise, implementing robust AI ethics policies, and navigating sector-specific AI risks. Without tailored governance models, SMEs may unintentionally adopt AI systems in innovation that reinforce biases, increase environmental impact, or fail to comply with evolving regulations.
Ethical AI Governance Challenges for SMEs
AI governance refers to rules, practices, and processes that align AI technology with business strategies while maintaining ethical integrity. Global initiatives such as the OECD AI Principles, the EU AI Act, and IEEE Ethical AI Standards emphasize transparency, fairness, and accountability. However, these frameworks are primarily designed for large enterprises and often lack adaptability for start-ups and SMEs and their innovative activities. The main challenge is translating these principles into scalable governance models without stifling innovation. Without proper governance, entrepreneurial ventures and SMEs risk algorithmic discrimination, greenwashing, and regulatory non-compliance. Despite these challenges, AI offers significant opportunities for sustainable innovation. In clean tech, AI enhances energy efficiency and resource optimization. In agri-tech, it supports precision agriculture, reducing environmental waste. In fintech, AI-driven credit models improve financial inclusion. However, these benefits come with risks such as biased AI algorithms, high energy consumption, and lack of clarity. Addressing these risks requires governance models that integrate sustainable innovation into AI adoption while remaining accessible to SMEs and entrepreneurial contexts with fewer regulatory compliance resources.
Key Research Gaps
Current AI ethics research focuses on large corporations and established processes for sustainable innovation, leaving SME-specific challenges underexplored. This study identifies three major gaps:
1. Impact of Ethical AI Governance on SME Sustainability: While prior research provides insights into ethical AI governance, further research is needed to evaluate how governance mechanisms (e.g., transparency, accountability) enhance sustainability outcomes such as energy efficiency, waste reduction, and fair labour practices.
2. Sector-Specific Challenges and Best Practices: The effectiveness of AI governance frameworks across SME industries, such as clean tech, agri-tech, and fintech, and in the cultural and regulatory contexts of the UK and US remains unclear.
3. Scalable AI Transparency & Accountability Models for SMEs: Existing guidelines prioritize enterprise-scale compliance, leaving SMEs struggling to balance innovation with ethical responsibility.
Research Contributions and UK-US Collaboration
This study aims to develop a responsible AI toolkit for SMEs that offers step-by-step guidance on ethical AI adoption and sustainable innovation. It will generate policy recommendations that consider SMEs’ constraints and opportunities in the contexts of two developed countries. A comparative analysis of UK and US AI governance models will ensure the framework is adaptable across different regulatory environments. By integrating ethical AI governance into sustainable innovation, this research contributes to the UN’s Sustainable Development Goals, helping small enterprises drive sustainable innovation while maintaining a competitive advantage in AI-driven markets. Collaboration with policymakers and industry stakeholders will facilitate the adoption of AI governance practices.